round12

At Solve HR LTD, as a growing company, we are concerned that our current information security, controls and processes may not be robust enough to protect our data and our client's data from cyber attacks. We appreciate that cyber security is an on-going challenge but believe that this is the way forward to help our business operate for the foreseeable future.